University of Hull and Gateway Chassis Solutions Limited KTP 24_25 R3

To investigate, develop and embed an innovative, safe and efficient robotic welding system into a traditional manufacturing environment. To boost company productivity, foster a culture of change, drive company diversification and lay the foundation for new market development including export opportunities.